Gradient Shells: Tailoring Geometric and Material Anisotropy for Structural Efficiency, Adaptivity and Sustainability

The transition to a net-zero economy is calling for a new generation of ultra-lightweight materials and structures. Especially in the aerospace industry, where fuel burn accounts for more than 99% of CO2 emissions, reductions in structural mass are a key enabler of better fuel economy and reduced emissions. For this reason, high-performance lightweight materials, such as carbon fibre-reinforced composites, play an important role in enabling net-zero transportation systems. The application of fibre-reinforced composites to improve fuel efficiency has, however, come under increasing scrutiny due to the difficulty in recycling these materials. Often, the inferior mechanical properties of recycled composites mean that a sustainable material choice leads to worse environmental outcomes overall. As a result, recycled composite parts are currently used for predominantly low-value and non-structural applications.
The vision of this fellowship is to enable high-performance recycled composite structures by harnessing the processing benefits of discontinuous, reclaimed-fibre composites in manufacturing complex curved shapes and spatially tailored fibre distributions. Thin shell structures are amongst the most effective structural architectures due to the added geometric rigidity imparted by curvature. By optimally combining geometry and material, free-form shell structures of extraordinary material efficiency and functionality can be engineered. This research will develop a design and manufacturing framework for concurrently tailoring the composition of different fibre reinforcements, their steered trajectories, and the overall shape of the designed shell for applications where mass, stiffness and/or shape adaptivity are design objectives. An inherent challenge in realising these "gradient" shells lies in efficiently exploring the vast design space and devising high-quality and defect-free manufacturing protocols.
A computational inverse design tool based on efficient nonlinear modelling and optimisation algorithms will be created that returns the desired geometry, material composition and fibre trajectories for specific applications. The manufacturing approach will combine two technologies pioneered at the host institution: a fibre-alignment method for producing high-quality composites from reclaimed fibres and a defect-free fibre-steering process. This manufacturing approach takes advantage of the excellent forming and steering qualities of discontinuous-fibre composites compared to their continuous-fibre counterparts, making reclaimed-fibre composites the ideal material to enable gradient shell architectures.
To demonstrate the breadth of the research vision, the programme of work will address both stiff fibre-reinforced composites for applications in aerospace, as well as soft-matter fibre-reinforced liquid crystal elastomers for shape-adaptive morphing applications in soft robotics. In collaboration with key industry partners, this fellowship includes an impact delivery plan for the aviation and space sectors. Both industries are important areas of competitive advantage for the UK but also one of the fastest growing contributors to CO2 emissions. The outcomes of this research will support the transition of these industries to Net Zero through ultra-lightweight structural architectures and by accelerating the sustainable use of composite materials. In addition, the rapid digital design tools developed in this research will support capabilities to embrace novel structural configurations and the automated manufacturing protocols will enable inherent quality improvements and cost reductions.
The UK space industry is currently facing a skills shortage that is inhibiting growth and new initiatives are needed to inspire the next generation of space engineers. The outreach philosophy underpinning this fellowship is to address this skills gap by diversifying the talent pipeline of the industry through an inspiring space-focused audio and video podcast that will feature industry leaders from diverse ethnic, cultural and socio-economic backgrounds.